Cavity Quantum Optomechanics

Cavity quantum optomechanics uses the radiation-pressure interaction and the tools of quantum optics to extend the control of individual quantum systems to a macroscopic regime. The field is currently receiving a surge of interest for its potential to contribute to both fundamental and applied science with current research directions including table-top tests of quantum gravity and the development of high-precision weak-force sensors. In this PhD, Lars Freisem will investigate techniques how to generate and observe non-classical states of motion of mechanics oscillator. These states will then be used to empirically study decoherence mechanisms as well as develop new types of weak force sensors.